Vouchers for IP and Marketing Advisor

The ASTUTE Design Automation Ltd is a newly formed high-tech company. Our aim is to provide software tools and services for electronic engineers, mechanical engineers and aerospace engineers to improve their product design quality and efficiency. We have in-house high-performance methods to address cutting-edge problems. For IP application and team building, we are applying for the innovative voucher.